Gut Systems Biology, connecting microbes and host processes

Technical abstract
The Korcsmaros group under this project applies network biology to analyse experimental data, develop in silico predictions and validate them with small-scale or large-scale (omics) approaches. The biological focus in this project is autophagy, gut microbes (both commensals and pathogens) that could affect the host’s autophagy process, and disease states such as IBD. The project also involves developing novel experimental protocols to measure autophagy upon infection and in organoids. The project involves a post-doc research assistant and supported by PhD students (co-)supervised by T. Korcsmaros. The project is closely connected and complement IFR projects of the Carding, Hall and Baranyi group as well as Tom Wileman’s work at the UEA. Major objectives of the project are: 1) reconstructing molecular interaction networks for gut microbes and intestinal epithelial cell specific host cells; 2) develop host-microbe interaction maps; 3) perform experiments for validation of the predictions; 4) develop new experimental approaches to measure autophagy.